SECT-AIR

SECT-AIR’s aims are to develop strategies for the UK high integrity software industry to significantly lower

development costs and to scope a UK aerospace software centre-of excellence to maintain these strategies in

the future. SECT-AIR plans to define processes and technologies that will make a step change reduction to

software development costs; gain adoption of these through certification authorities and wider industry

engagement and to ensure a better flow of technology between academia and industry in these areas in the

future.